DRUG-THE-BUG: Determining druggable binding sites in bacterial membrane proteins

The bacterial cell envelope is the front-line to killing drug-resistant, pathogenic bacteria. The development of new protein structure prediction methods (e.g. RoseTTA All-Atom AlphaFold and ESMFold) have enabled the accurate computational determination of over 600 million protein structures. This dataset enables the study of entire bacterial membrane proteomes from the perspective of structure-based drug discovery. As part of this PhD studentship, you will develop and apply methods to identify and characterize binding pockets, predict candidate small molecule and antibody binding, and perform free energy calculations of molecules bound to folded protein structures. The overall aim of this PhD proposal is to develop blueprints for new medicines to treat drug-resistant bacterial infections.